Development of lysine-targeting irreversible chemical probes for selective inhibition of protein targets

Irreversible covalent targeting of proteins of interest is widely employed in development of small molecular activity-based probes and inhibitors, offering prolonged target engagement, improved potency, enhanced selectivity, and option to hit traditionally undruggable sites. Covalent drugs have been traditionally designed to react with solvent-exposed cysteine residues. While the success of a cysteine-reactive probes is exciting, they have two major limitations, they are not applicable to protein targets which possess no accessible reactive cysteines and they do not bypass the problem of acquired drug resistance that has emerged in e.g. small-molecule kinase inhibitors.
Lysine, one of the most abundant amino acids present in a protein, may serve an alternative target for covalent strategies. Lysine-targeting irreversible inhibitors have attracted growing interest in recent years. Despite encouraging progress, limited chemistries are available to develop inhibitors that are exclusively lysine-targeting, selective, and cell-active.
This project with be building on recently reported 2-ethynylbenzaldehyde (EBA)-based, lysine-targeting warheads and very encouraging pilot data targeting MenT1 toxin with EBA-based probe generated previously in our lab. Our pilot data show the EBA formed adducts with essential K137 residue of MenT1, but the probe requires optimisation of the binding affinity. The overall aim of this project is to further validate the generality of this strategy by structure-based development of lysine-targeting irreversible chemical probes targeting MenT1 (mycobacterial toxin) and pyrin domain (PYD) of mammalian NLRP3 inflammasome, demonstrating transferability of this approach and applicability of selective lysine-targeting to structurally and functionally diverse protein targets.
This work will develop a toolkit for selective irreversible targeting accessible lysines in any protein of choice. Once validated, this may serve in the future as a tool for the development of novel diagnostics and therapeutics.

References: 1. Chen et al., J. Am. Chem. Soc. 2023, 145, 7, 3844-3849. 2. Xu et al., Nat Commun. 2023 Aug 17;14(1):4644.. 3. Xiao et al., Nature 613, 595-600 (2023).